Eek Noise Vibration and Harshness

The investigation focuses on noise vibration and harshness phenomena generated due to the interaction between friction and system dynamics in automotive power trains under various operating conditions.
The main aim of the study is to identify the main qualitative and quantitative characteristics of the phenomenon using noise and vibration measurements captured from vehicles. A model of the drivetrain system will be developed to understand the fundamental mechanism of vibration and noise. The model will be validated against experimentally measured data. A parametric study can then be conducted to find the main influencing parameters of the system.
The project is envisaged to establish a direct coupling between tribology and system dynamics to describe the root causes of NVH issues.